University of Plymouth and Software Solved Limited

To apply machine learning and computational intelligence to normalise numerous data sources to develop a predictive risk management tool for the Insurance sector.